ZEDE - Emission Mitigation

Forged Innovation have developed revolutionary new bioenergy system that will bring value to currently under-utilized bio-resources. These bio-resources represent a significant opportunity as a sustainable, renewable and clean source of carbon negative energy.

To date these resources have not been viewed as a potential fuel source, at least not in any commercial or industrial setting. Additionally, a number of these resources are being mishandled and over application is rife, especially across the UK and Ireland, leading to a compounding, degrading environmental impact. To our water, air and soil and inevitably to our health and quality of life.

However, in recent years a change has occurred and the following vulnerabilities have become apparent:

* Energy supply volatility and potential for manipulation as a political weapon
* Meaning increasing energy costs, costs of living and decreasing competitiveness on the world stage
* Energy, food and water security
* Mismanagement of bioresources leading to undeniable negative environmental impacts, surpassing critical tipping points. The River Wye in Wales and Lough Neagh in Northern Ireland are the two most prevalent examples of this

To address the above vulnerabilities we must make the following changes:

* Significantly increase the value we extract from current bioresources
* Realise the potential of the large volumes of the readily available material as a carbon negative fuel source
* Focus much more intently on nutrient management and utilize nutrients and minerals in these bioresources in both a more measured and strategic manner
* Transition towards 'at-source' energy creation, decreasing our dependence on other countries
* Simultaneously release more value from these fractions, while converting them to a more environmentally friendly/beneficial state.

The utilization of bioresources from the agricultural sector hold significant benefit for :

1.CO2 capture and application

2.Water, energy and food security.

Given the newness of the utilization of these feedstocks as fuel it is critical to ensure we delivery a superior solution in every sense. As such it is critically that we confirm any and all reduction and mitigation of harmful emissions, to clearly demonstrate a net reduction.

Detailed characterisation and refinement of the emissions from Forged Innovations system is the area of key focus for this project.